Manchester Metropolitan University and Dunsters Farm Limited

To develop and embed a strategic management capability, based on enhanced digitisation and people skills that will transform operations, boost performance and productivity via enhanced in-house capabilities.